Functional human neural networks grown on 3D laser printed scaffolds

Background: The last 10 years has seen a revolution in Biology and in Photonics Engineering. Namely, the development of methods to derive specific types of cells e.g. neurons from human induced pluripotent stem cells (iPSCs), and in photonics, the development of 2 Photon Polymerisation (3D laser printing), which allows microfabrication of substates with submicron resolution. In the brain, neurons function in defined 3D networks where the specific cellular and synaptic relationships are critical for effective function. To emulate human neuronal network function in culture, it is therefore, necessary to grow them in three dimensions.

Project: The aim of the project is to determine how 3D scaffold structure affects neuronal network architecture and function. This will involve 3D printing, growth of iPSC derived neurons and functional electrophysiological and calcium imaging of neuronal networks. The Student will also interact with the wider international membership of the recently awarded European FET Consortium, MESO-Brain, which comprises of Neuroscientists, Stem Cell Biologists, Physicists and Photonics experts.